Blagdon Actuation Research 2 Stage Valve Development

The project will investigate a novel concept for the design and manufacture of a two-stage
electro-hydraulic servo valve using advanced design techniques and advanced manufacturing
techniques. The novel design and manufacturing will allow the production of a light weight,
high performance two-stage valve. The main focal point of the concept is the integration of a
simple motor with feedback into the product. This will enable a cheap and efficient drive
with feedback.